COMPASS - Comprehensive Machine and Process Analysis for Sustainable Production Systems

Project **COMPASS** is a collaboration between Domin and Ai Build (AIB) to help Domin scale their additive manufacturing (AM) based manufacturing processes and address demand in the global hydraulics industry. Domin are not only disrupting this industry but also, by exploiting their energy-efficient products, want to help the industry save 1B tonnes CO2e/year in 2030\.

Domin bring expertise in additive manufacturing, quality control and IIoT/connectivity while AIB bring strong expertise around AI / machine vision based software for making AM more efficient.

Their application of AI, data science for process analysis and IIoT/connectivity is expected to scale Domin's production capacity, and yield strong improvements in resource efficiency (21.19 tonnes material, 34.65 tonnes CO2e) and energy efficiency (937.71 MWh, 218.39 tonnes CO2e) over three years from project completion. Domin will also accelerate the development of IIoT-enabled AM quality control tools for servo-valve performance testing and AM metal depowdering, which will help Domin, and global companies adopt and scale AM within their ecosystem.

The project outcomes are expected to contribute significant Gross Value Add (GVA) to the hydraulics and AM sectors. Further, the consortium will create 7-11 digital technology jobs in the UK during the project, with the scope to create 100s of further new jobs within the following 5 years.

As AM gains traction across global industries, COMPASS will 'show the way' and contribute to the UK's position as a centre-of-excellence in using industrial digital technologies for sustainable manufacturing and AM adoption at scale.